Helping to shape global conversations on poverty to 2015 and beyond: A shame-proofing Toolkit.

This project implements a multi-media, multi-agency dissemination and utilisation strategy developed from the findings of the ESRC/DFID research project; Shame, Poverty and Social Exclusion: A comparative analysis in seven countries (Grant Reference: RES-167-25-0557). In the context of global discussions on the future of the Millennium Development Goals, the overall goal is to influence public, media and policy debates around poverty and to help improve the effectiveness of national and global policy by focussing attention on the benefits of promoting the dignity of people living in poverty. A central component is a 'Shame-Proofing Toolkit', a web-based resource specifically designed with differentiated materials to alert policy makers, practitioners and the public to the psychological and social impacts of poverty.

The ESRC/DFID research indicates that people in poverty often experience shame as a consequence of being unable to afford fully to participate in society and because they feel shamed by political and media discourse, and in their dealings with public agencies. Poverty related shame limits individual agency and ultimately helps to perpetuate poverty; therefore there is an economic imperative to consider its implications. Anti-poverty policies from social security floors to micro finance initiatives need to be 'shame-proofed' to ensure that they promote rather than undermine human dignity and agency. Equally, mechanisms are required through which we can sensitise public opinion to a) how negativity towards people in poverty (the shaming) is culturally and socially constructed and b) how everyone has a role to play in challenging it.

The Toolkit comprises:

1) Core materials, including key principles for policy and practice, best practice guidelines, illustrative case studies and curriculum materials. These will be drawn from the ESRC/DFID research but shaped for dissemination outputs via a series of workshops held with people living in poverty in six countries. The workshops will be conducted in collaboration with ATD4th World as part of wider conversations on poverty in advance of the World Summit in 2013 on global development.

2) Supplementary popular media resources devised in collaboration with other key partners including:
a) With Mediae (Education for Development NGO) story lines incorporated into the soap opera - Makutano Junction (screened to millions of viewers in East Africa and used as an educational resource across schools in the UK)
b) With the Media Trust (NGO) the production of a series of short films about the experiences of poverty-related shame in five of the ESRC/DFID research countries (the UK, Norway, Uganda, South Korea and India)
c) With Pegasus Youth Theatre (NGO), the design and production of a theatre in education programme based on the book 'The Heap' (about children's experiences of poverty and shame). The project will also produce curriculum materials for English/Drama in UK schools. The final play will be toured in the UK and internationally and recorded and digitalised for wider dissemination including via the project website.

As well as being directly broadcast, these media will form part of the 'Shame-Proofing Toolkit', launched via an interactive website purpose-built by another partner, Soft Innovators (SI). The website will offer a platform for global discussions on poverty and provide links to an extensive range of related initiatives and resources. It will be moderated and its use monitored as a part of the process of measuring impact of the dissemination and utilisation project as a whole.

The research findings will also be used directly to influence national and global anti-poverty policy (a process which has already begun via a series of workshops presenting findings to international policy forums such as the World Bank and the ILO, and national government and NGO policy forums in the UK, India, China, Norway and Uganda)

Potential impact
The overall goal is to help increase the effectiveness of public services and policies and enhance quality of life, health and creative output of people living in poverty. The potential impact is instrumental (influencing anti-poverty policy and practice as well as altering wider societal responses to poverty and those experiencing it); conceptual (through the focus on reframing poverty discourses around the social dynamics of poverty); and capacity building (sensitising policy makers and those working at the point of delivery to the complexities of the poverty-shame dynamic and offering knowledge and resources to encourage reflective policy formulation and implementation).

The beneficiaries of the research include those currently living in poverty. Through direct involvement in the development of the 'Shame-Proofing Toolkit' they will have opportunities to shape the nature of the debate and incorporate their ideas and priorities for improving the design and delivery of poverty alleviation strategies. Their ideas will also be incorporated into the popular media portfolio (soap operas and short films, theatre in education) and hence stand to potentially influence the views of millions of members of the global public.

Given the importance of public opinion in shaping the nature of the debate surrounding poverty policies, the 'Shame-Proofing Toolkit', through its use of popular media, stands to have a substantial reach. Makutano Junction has a regular weekly audience of 6.5 million viewers in Kenya where it is produced, and several million additional viewers in Uganda and Tanzania. It is supplemented by an interactive mobile SMS/Text interface and website, allowing viewers to access aditional information and engage in further debate and discussion. An additional component of Makutano Junction provides educational resources for use in UK schools. Resources enable teachers and students to view extracts from the soap opera and help engage young people with global issues; discovering similarities, challenging stereotypes and raising awareness.

The short films produced by the Media Trust will be broadcast as a 25 minute programme on the Community Channel, reaching between 800,000 and one million viewers a week in the UK. The Community Channel and Media Trust websites will provide dedicated pages for the 'Shame-Proofing Toolkit' (with links to the main website) and will provide further opportunities to view the films (which will also be transmitted via You Tube). Both media organisations will provide access to distribution networks and appropriate marketing support for the materials.

The Pegasus Youth Theatre 'Heap' project, will reach young people across the UK and the final outputs from the project, a stage play recorded and digitalised for wider distribution and curriculum materials for English and Drama, have potential for extensive reach in terms of influencing young people's attitudes on the social dynamics of poverty.

The 'Shame-Proofing Toolkit' and website, is likely to take on a momentum of its own, linking organisations together (something that was initiated through the dissemination seminar in March 2012), and providing two-way channels of communication between representatives of different institutions with a shared interest in poverty issues and debates.

In terms of documenting the process of dissemination and the innovations supported by the proposed project, this will be something taken on by the research team in collaboration with other partners.